Reproductive justice and the right to abortion in Yorubaland

The Maputo Protocol is a groundbreaking human rights instrument which, for the first time in
international law, makes explicit a right to abortion. However, time has demonstrated that the impact of
this provision is far less radical than its existence. West Africa, regionally, has almost uniformly ratified
the Protocol, yet still represents one of the world's most restrictive reproductive rights contexts.
Building on postcolonial feminist arguments that the human rights project is more one of governance
than freedom, and grounded in decolonial, African and intersectional feminist theory and methodology,
this thesis will explore whether, in the face of the 'failure' of rights, the pursuit of freedom needs to step
outside the liberal imaginary. Exploring and harnessing articulations of freedom in the cultural
cosmologies of the Yoruba, this research will construct a framework, complementary to Article 14(2)(c),
that will visualise a path to meaningful reproductive freedom in Yorubaland.